Mechancial Engineering

Ultrasonic monitoring of corrosion is an accepted practice in several industries where corrosion of components is a frequent issue and where monitoring this corrosion is difficult to do visually. This is often the case in the petrochemical and nuclear industries where the interiors of steel pipes are corroded by flowing gases and fluids which often cannot be stopped while the monitoring takes place, and it is non-trivial to remove the components for inspection. An operator will have an ultrasonic probe, or a probe is permanently affixed to the surface in the case where an operator cannot reach or would be at great risk. An ultrasonic pulse is sent into the component, reflects off the back wall of the component (in keeping with the pipe example) and is then returned to the probe which detects the signal. A series of these scans are created to create a colour map of the surface of the interior wall or to create a thickness measurement. An operator then compares this map to other prior maps, or to a quoted safe thickness value and makes a judgement on whether a part needs to be replaced.
It is hoped by performing the research in this PhD project that by utilising advancements in machine learning (ML) that some form of network can be created and trained to help operators make these judgements on the level of corrosion, or to potentially allow the ML program to perform judgements on its own. In addition to developing ML techniques to understand the ultrasound signals it is hoped that new practical methods and technologies can be developed to improve transducer performance on non-ideal surfaces. Ultrasonic transducers need to be coupled to the surface of the component. This means there is an interface between the transducer face and the face of the material. Ideally, both of these surfaces are flat. Often this is not the case. The exterior of components can be corroded as well, leading to non-ideal surfaces under the probe which can affect the transmitted and received pulse. Further to this is the geometry of the component. As this is typically (though not exclusively) used to monitor pipes of varying purposes the probe may not sit flush against the curvature of the pipe which also affects how the signal is transmitted and received.
The aims of this project are:
Develop high fidelity models of ultrasound thickness measurements and validate these models against control experiments with known values; Create and implement benchmark thickness measurement tools via automation based on the latest classical methods; Create convolutional neural networks to test ML solutions to the above. These are to be applied in the following contexts: Absolute thickness of a component from an individual measurement as may be performed by an operator manually; Absolute and relative thickness measurements from permanently installed sensors individually and over time; Absolute and relative thickness measurements from mechanically scanned sensors individually and over time. Should the research be successful, it will help establish new practical approaches that industrial partners can adopt or develop to produce new probes and techniques to improve the quality of their ultrasound scans. This should directly correlate to an improved corrosion monitoring methodology. With regards to ML, the research would contribute to the greater community's understanding of the limitations and paths of development for using ML for time series data classification. Work has already been done on this topic, and this project seeks to help further this field of research.